Neutral host enabling individuals to self-provision and manage their own 5G cell sites

The objective of this research and development project is to tackle the issue of limited rural and indoor mobile connectivity caused by high infrastructure costs. Our proposed solution aims to empower individuals, rural communities, SMEs, and retail establishments to purchase and use their own 5G equipment.